Robust Speech Recognition in Complex Acoustic Scenes

Human-machine interaction relying on robust far-field automatic speech recognition (ASR) is a topic of wide interest to both academia and industry. The constantly growing use of digital home/personal assistants is one such example.
In far-field scenarios, for which the recording microphone is in considerable distance to the user, not only the target speech signal is picked up by the microphone, but also noise, reverberation and possibly competing speakers. While large research efforts were made to increase ASR performance in acoustically challenging conditions with high noise and reverberation, the conversational aspect adds more challenges to the acoustic and language modelling. If more than one speaker is present in the conversation, tracking the target speaker or separation of the audio signal into separate audio sources from overlapping speech will pose further challenges to ASR. Another layer of complexity is introduced by the recording equipment, such as the number of microphones and their positioning since these can have significant influence on the recorded signal used for ASR.
Deep machine learning in ASR applications significantly advanced the state-of-the-art in recent years. They are widely explored to implement various components of the ASR system such as front-end signal enhancement, acoustic models or the language model independently or jointly either in hybrid or end-to-end (E2E) scenarios.
This project aims at increasing ASR robustness in the challenging acoustic far-field scenario described above. For this, methods from the area of signal processing for signal enhancement and separation will be applied to improve ASR performance as well as novel methods acoustic and language modelling will be developed. By this, ASR performance will be increased for adverse conditions with noise and reverberation, and particularly in environments with competing speech signals. To achieve this goal, different techniques from the signal processing area, the machine-learning area and combinations of both are applied, and in the technical challenges associated with implementation of such systems, particularly in smaller, low power devices such as smart speakers or hearing aids. Additionally, novel techniques involving the usage of semantic information to improve performance will be explored.